Evolution and development of floral traits influencing pollinator behaviour

PhD projects can be developed to suit the interests of individual students. We use a combination of developmental genetic techniques, evolutionary biology, and pollinator behaviour studies to explore different floral traits. Our main aims are to understand the evolution of the enormous morphological diversity of floral form while contributing to the development of crops and seed mixes that support pollinator populations and optimise pollinator-dependent yield. Work in the lab focuses on flower colour, texture, scent, symmetry and shape, and uses a variety of species, including conventional models and important crop plants. Examples of PhD projects are provided on my website - particularly relevant ones in this theme include the work on petal spot development, the work on nectar spur evolution and development, and the work on the evolution of epidermal morphologies more generally.